Social and Psychological factors Affecting primary Care planning Effectiveness for people with dementia and other long term conditions

In the Alzheimer's Society Centre of Excellence for independence at home programme grant (New Interventions in Dementia Study (NIDUS): AS- PR2-16-002; commencing 1/3/18; CC=PI, KW Co-I), we plan to learn from the ESRC/NIHR-funded MARQUE care home study (ES/L001780/1) to understand how people with dementia can be supported to live independently in their own homes.
The proposed studentship, which the NIHR CLAHRC North Thames has agreed to co-fund, would be part-nested within the NIDUS study. The student would therefore have access to the expertise of a large, multidisciplinary team (including social gerontology, psychology, psychiatry, health economics, statistics, social work, primary care, implementation science). The proposed studentship is a discrete study exploring how people with dementia and long term conditions and their family carers can be supported by primary care and their wider social and care networks to manage their physical health. The student would develop an evidence base using social science methodologies, then use it to inform co-production of a resource to assist primary care staff to support people living with dementia and long term conditions to improve the care they receive. The student will then evaluate the new resource in a randomised, feasibility trial.